Making it FAIR: understanding the lockdown 'digital divide' and the implications for the development of UK digital infrastructures

This proposal responds to challenges faced by smaller museums struggling to engage online with audiences during varying levels of lockdown, and beyond.

Problems include: low levels of basic digital literacy; poor understanding of audiences (including those with specific access needs); uncertainty over how to transfer real-world interpretive practice to the digital realm; lack of guidance about technical solutions; barriers to future-proofing digital assets in line with the FAIR data principles (data should be Findable, Accessible, Interoperable and Reusable); and shoestring budgets.

The project will create a community of practice that will (through sector-wide dissemination) extend beyond the immediate participants to museums across the UK. The core cohort will receive training, mentoring and technical support to develop digital collections-focussed content to stay connected with existing audiences, and reach new audiences. Technical support will, as appropriate, pilot solutions (based on integration of existing tools) and demonstrate how a fully-developed infrastructure for cultural heritage data, when coupled with digital skills support, might benefit even the smallest museums, as well as well-resourced and digitally-savvy IROs. This community of practice will explore prototype solutions for user-group testing, that respond directly to emerging challenges, informing the TaNC discovery process. The study is action research with a cohort of staff and/or volunteers from small museums, who will create online content based on their collections. The methodology is built around the collaborative action research approach developed by Culture 24 over a number of previous projects but adapted for delivery online in a time of home-working and social distancing. The hallmarks of the approach are:

Learning from others - including a variety of voices and perspectives from within and beyond the cultural sector, to inform, support, guide and reflect on the challenges at hand.

Learning by doing - encouraging practical action research and supporting participants to experiment in the context of their everyday work, testing out hunches developed through collaborative discussions.

Learning together - creating a community of supportive peers with a shared sense of purpose, turning them into invaluable sources of understanding for the wider cultural heritage sector.

As well as the core collaborative action research, the study will include a socio-technical challenge: as the participants encounter difficulties along the way, the project team will respond where possible and prototype simple tools that demonstrate how a fully developed infrastructure might support even - perhaps especially - the smallest and least resourced museums.

This project will engage with six to eight smaller museums who have been navigating these challenges, reporting back to the wider museum sector, and helping others during the what for some have been make-or-break months. Through critical evaluation of current practice in microcosm through online workshops, and a technical gap analysis, the project will draw scalable lessons to inform Towards a National Collection's (TaNC) discovery phase, and AHRC's infrastructure planning.